Cardiff University And Unilever UK Central Resources Limited

To develop novel preservative systems that target bacterial resistance mechanisms and set new industry standards for using cultivation independent microbial analysis in preservative challenge testing.